Designing Interactions with Natural History: Exploring the Adoption of Emerging Technologies in Regional Museums

This research investigates how creative technologies and co-design can enhance regional museum collections, engaging audiences and empowering staff to create sustainable digital heritage experiences.